Novel Leading Edge Flap Actuator for Commercial Supersonic Aircraft

**Vision**: The next generation of supersonic aircraft, under development, feature thinner wings. Traditional Actuators are too large. Our vision is to develop an actuator, suitable for thinner wings, unique in the marketplace.

**Objective**: Is the validation by test of a harmonic drive, for a leading-edge actuator of 70mm diameter, for integration within a commercial aircraft, likely a subsonic or supersonic business jet featuring thinner wings. As of 2023 new vehicles such as UAM’S where this technology may be used also in Primary surface control To develop the actuator to TRL6 / MRL5 by July 2026.

**Focus**: The project will be managed using the Collins MRL and TRL process, ensuring a structured gated approach with developmental Testing & Production Optimisation. The project will be led by a dedicated Programme Manager, to ensure cost, time and quality are effectively managed to achieve project deliverables and milestones. The project will be monitored using MS Project. University of Strathclyde activities will be managed by the sub-Project Manager.

**Innovative**: The actuator is more compact, lighter, more reliable with a lower parts count and lower cost than traditional actuators in the marketplace today